Enhance pet wellness with telehealth platform and bespoke digital pet care during and following COVID-19 pandemic

**\*NEED\*:** Due to the uncertainty of COVID-19, most of veterinary clinics across UK have been closed or remained open for emergencies only. As a result, millions of pet owners do not have access to veterinary advice or services for non-urgent conditions, including ongoing support on chronic conditions management.

**\*APPROACH\*:** Having soft launched PetPanion App in March 2020, we propose the following enhancements which are over and above our existing product development plan to respond to the urgent needs during and following the Covid-19 pandemic: 1) Expand our current offerings under "Vet" function by developing a telehealth platform that enables pet owners to have access to online veterinary consultation with participating veterinary clinics and professionals via messaging, audio and video chat, and complete payments via the app; 2) Enhance PetPanion Wellness Programme in continuous collaboration with School of Veterinary Medicine of University of Surrey to identify the Top 10 chronic illnesses for dogs and cats, and develop a programme helping pet owners managing their pets with chronic conditions that requires ongoing support.

**\*IMPACT\*:** The telehealth platform will empower pet owners to have access to digital veterinary services from the comfort of their own homes. Our enhanced wellness programme will help pet owners to manage their pets with chronic conditions that requires ongoing support. In the longer term, our platform will enable veterinary clinics to offer their clients a truly digital experience, as well as help pet insurers to mitigate risks and reduce claims costs.

**\*ADDITIONAL INFORMATION\*:** The extension will enable us to complete the following activities to increase the impact as well as the speed to market: 1) Conduct BETA testing with the current 1,000 pet owners on our platform to ensure our telehealth service will have the maximum impact at launch; 2) Have collaboration with a few partners to have access to a large network of veterinary professionals, potentially a few independent veterinary practices to help scale our solution; 4) Continue with our collaboration with SeaTrees to reach a large group of audience who are keen to protect our environment and reduce our pet ' s pawprint; 4) Continue our conversations with more charity partners to increase the impact.